Search for Heavy Neutral Leptons at ATLAS in final states with tau leptons

The main topic of the studentship is to extend the work that is currently ongoing in searching for Heavy Neutral Leptons, HNLs, in final states containing tau leptons. The existence of right-handed neutrinos with Majorana masses below the electroweak scale could provide a way to solve the problem of neutrino masses, matter-anti-matter asymmetry and dark matter. Final states with tau leptons have not been explored so far in ATLAS, and are known to have a significant impact in improving the sensitivity of the ATLAS searches in the discovery of these new particles. The ATLAS-Sussex group has over the years made world-leading contributions to BSM physics at the Large Hadron Collider (LHC), and the student will profit from the vast BSM experience within the group to make a leading impact in this crucial area of LHC physics